Alliance for Research on Cultural Heritage in Europe

The Cultural Heritage (CH) Research and Innovation (R&I) landscape has changed significantly over the past few years. New political, technological and socio-economic parameters put emphasis on improving protection, conservation and restoration efficiency of European CH with green technologies, as well as developing and further exploiting high quality digitisation, open access and curation of digital assets. The need also exists to enhance the innovation potential and competitive edge of the Cultural and Creative Sector (CCS) to drive sustainable growth and job creation against global competition. Responding to these challenges, the project will develop a pan European framework for a holistic approach to CH R&I, by creating the Alliance for Research on Cultural Heritage in Europe (ARCHE), a spearheading coordination network of researchers, innovators, heritage professionals, institutional bodies and citizens. The objective is to engage all CH actors in member States / Associated Countries in the co-design of R&I strategies and roadmaps that lead to R&I initiatives requiring multidisciplinary approaches and skills A detailed assessment of R&I gaps and needs for the next decade will be the basis for designing a Strategic Research and Innovation Agenda (SRIA) for joint programming aiming to increase awareness of heritage and European sense of belonging. A new purpose-built governance structure will be proposed that will effectively involve existing networks and new partners from relevant scientific disciplines and industries. It will also promote intensive and wide-ranging collaboration between cultural heritage, the arts, and the CCS. The SRIA and governance structure will be tested in a pilot operation in the third and final year. ARCHE will be a strong basis for a European Partnership in CH, by pooling, developing and upscaling transnational collaboration on CH R&I and by involving all stakeholders and funding mechanisms related to CH R&I policy and action.